Robotics and Artificial Intelligence for Nuclear (RAIN)

The nuclear industry has some of the most extreme environments in the world, with radiation levels and other hazards frequently restricting human access to facilities. Even when human entry is possible, the risks can be significant and very low levels of productivity. To date, robotic systems have had limited impact on the nuclear industry, but it is clear that they offer considerable opportunities for improved productivity and significantly reduced human risk. The nuclear industry has a vast array of highly complex and diverse challenges that span the entire industry: decommissioning and waste management, Plant Life Extension (PLEX), Nuclear New Build (NNB), small modular reactors (SMRs) and fusion.

Whilst the challenges across the nuclear industry are varied, they share many similarities that relate to the extreme conditions that are present. Vitally these similarities also translate across into other environments, such as space, oil and gas and mining, all of which, for example, have challenges associated with radiation (high energy cosmic rays in space and the presence of naturally occurring radioactive materials (NORM) in mining and oil and gas). Major hazards associated with the nuclear industry include radiation; storage media (for example water, air, vacuum); lack of utilities (such as lighting, power or communications); restricted access; unstructured environments.

These hazards mean that some challenges are currently intractable in the absence of solutions that will rely on future capabilities in Robotics and Artificial Intelligence (RAI). Reliable robotic systems are not just essential for future operations in the nuclear industry, but they also offer the potential to transform the industry globally. In decommissioning, robots will be required to characterise facilities (e.g. map dose rates, generate topographical maps and identify materials), inspect vessels and infrastructure, move, manipulate, cut, sort and segregate waste and assist operations staff. To support the life extension of existing nuclear power plants, robotic systems will be required to inspect and assess the integrity and condition of equipment and facilities and might even be used to implement urgent repairs in hard to reach areas of the plant. Similar systems will be required in NNB, fusion reactors and SMRs.

Furthermore, it is essential that past mistakes in the design of nuclear facilities, which makes the deployment of robotic systems highly challenging, do not perpetuate into future builds. Even newly constructed facilities such as CERN, which now has many areas that are inaccessible to humans because of high radioactive dose rates, has been designed for human, rather than robotic intervention. Another major challenge that RAIN will grapple with is the use of digital technologies within the nuclear sector. Virtual and Augmented Reality, AI and machine learning have arrived but the nuclear sector is poorly positioned to understand and use these rapidly emerging technologies.

RAIN will deliver the necessary step changes in fundamental robotics science and establish the pathways to impact that will enable the creation of a research and innovation ecosystem with the capability to lead the world in nuclear robotics. While our centre of gravity is around nuclear we have a keen focus on applications and exploitation in a much wider range of challenging environments.

Potential impact
The nuclear industry is of enormous importance to UK society and its economy both in the short and long-term. Decommissioning the UK's legacy facilities is currently costing the UK Government approximately £3Bn/year, with estimates of its total cost over the next 120 years ranging from £90Bn-220Bn. Investment in Nuclear New Build (NNB) before 2030 is expected to be approximately £60Bn and the cost of building and operating a geological disposal facility is approximately £14Bn.

Robotics and Artificial Intelligence (RAI) has a significant part to play in the UK's decommissioning programme with the National Nuclear Laboratory (NNL) estimating 20% of the costs of complex decommissioning projects will be spent on RAI, assuming the continued reliance on bespoke single use solutions. RAIN will deliver innovation in modular, reusable robotics with the target of achieving >20% improvements in cost and productivity in decommissioning and zero-human entries in to radioactive facilities. Conservative estimates by NNL indicate that robotic systems have already resulted in productivity improvements of >10% and that RAI has the potential to reduce decommissioning costs across the Nuclear Decommissioning Authority (NDA) estate by approximately £11.7Bn.

New RAI technologies will lower costs and timescales, reduce risk and improve safety in high consequence interventions. The exposure of human workers to radiation and other hazards will be reduced significantly with the adoption of RAI and with reliable remote inspection of existing facilities possible, there is the potential to increase the life-span of the UK's existing reactor fleet, helping to secure the country's future energy provision.

Decommissioning legacy nuclear facilities and the inspection of new and old nuclear power plants is not a problem confined to the UK. The race to develop nuclear weapons and prototype reactors has left considerable decommissioning challenges in the USA, Russia, Korea and many other nations. In 2014 the IAEA recorded that there were a total of 438 nuclear reactors in operation with a further 59 under construction. The cost of decommissioning these reactors, legacy facilities and the additional 150 reactors that are already in permanent shutdown will cost approximately £1T. The development of reliable, functional robotic systems has the potential to transform decommissioning operations in all these countries and hence the export market for nuclear robotics is vast. The UK has an established reputation for delivering world leading nuclear science research and innovative decommissioning solutions and thus has the potential to become the recognised world leader in nuclear robotics.

The widespread adoption of RAI in the nuclear industry will also have a knock-on effect, that will support the use of robotics in other extreme environments, such as space for off-planet missions and in-orbit satellite design and maintenance and offshore operations, where it is estimated that up to 150 platforms around the UK will require decommissioning in the next 10 years and that the decommissioning costs in the North Sea alone will total £50Bn - £60Bn over the next 25 years.